Innovation Funding

Cliq Designs are to develop a new range of acoustic sound absorption wall panels. Utilising UK textile manufacturing skills with a creative edge, the panels are to be rigorously developed and tested by the recognised acoustic test laboratories, technically certified and classified for international sound absorption levels to BS EN ISO 354 and 11654.